Williams Syndrome as a model to understand the impact of impaired motor development on cognitive development in neurodevelopmental disorders

Williams Syndrome as a model to understand the impact of impaired motor development on cognitive development in neurodevelopmental disorders